UK Renewable Hydrogen Hub

This project is a ground-breaking demonstration of a whole renewable hydrogen system. A large 1MWe electrolyser will be connected to the grid, in conjunction with an Aberdeenshire wind farm to explore the grid impacts and energy storage potential of hydrogen generation. This hydrogen will be collected in tube trailers using novel tube trailer filling equipment. It will then be transported to an urban centre (Aberdeen), where it will be used to fuel a fleet of 10 new fuel cell buses on inter-urban duties. The project will accelerate the development of hydrogen as an energy store and also the uptake of hydrogen in public transport applications.